ADAS20 = Airborne Detect and Avoid System 2020

We are developing Remotely Piloted Aircraft ("RPA") for use in scientific (ice thickness monitoring), commercial (oil, gas and mineral exploration) and state (border patrol) applications. The greatest technical challenge to the use of RPA, operating Beyond Line Of Sight ("BLOS"), is the deployment of an effective collision detection sensor, combined with an airborne collision avoidance capability. This is an essential requirement to anable RPA to operate BLOS in un-segregated air space. It has also been a requirement of our potential RPA service customers, including companies engaged in oil and gas exploration and oil pipeline monitoring activities, and in land and maritime border patrols. Technical progress has been slow for a number of reasons. We plan to develop and characterise an electro-optic sensor based on the use of two high resolution, thermal imaging cameras in a stereo vision configuration augmented by a linear electromagnetic imaging array to enable the detection, ranging and tracking of airborne objects (a) during day and night, (b) in cloud and (c) approaching from the sun. We will combine this technology with ongoing developments in international RPA regulations.